Excavating the Silences: Using Theatre to Give Voice to Archaeological Findings & Excluded Narratives from the Trans-Atlantic Slave Trade in Barbados

Theatre studies and archaeology are socio-archival disciplines. Archaeology unearths clues about practices of the past, while theatre and performance often negotiate and represent such practices in a contemporary context (Pearson and Shanks). In Barbados, some dig sites are located on colonial plantations, with found artefacts shedding light on those who suffered during enslavement. With the call for reparations for the injustices endured during that colonial era, this research sits at the intersection of theatre and archaeology, aiming to develop a reparative playwriting practice which
uncovers the silenced narratives of enslaved people in Barbados during the Trans-Atlantic Slave Trade.